Online Entrepreneurship

The recent report, Make Business Your Business, (BIS, 2012) describes how government sees the creation and sustainability of small and micro businesses as a key part of addressing the current challenging economic conditions. Such businesses are recognised as representing the majority of firms in the UK (over 95% of firms in the UK are micro businesses employing less than 10 employees) (BIS, 2012). They also generate a significant proportion of private sector turnover and employment. Other benefits associated with small and micro businesses is that they are often highly innovative and can provide employment for individuals that traditionally find it difficult to obtain or retain employment in larger firms. The opportunity for technology to allow the start-up of new businesses has also been recognised and our particular area of interest for the appointment of a Management and Business Development fellow is in the formation and development of online small and micro businesses. This focus on online entrepreneurship accords well with the unique strengths of The Open University in providing its teaching and learning online. Our focus on online entrepreneurship also accords well with the development of skills that has been highlighted in the call specification document. This document notes the importance of 'recognising the potential that technology offers' and also recognises the importance of combining this recognition with other important skills such as commercial awareness, sustainability and risk management.

The proposed research comprises of two inter-related parts that combine the expertise of the mentor and the nominated fellow. Extant research on online home based entrepreneurs undertaken by Professor Elizabeth Daniel (mentor) has shown that UK based online home based entrepreneurs face a number of benefits and challenges in establishing and operating their businesses. The proposed study extends this UK-centric view to an international setting and will explore the challenges and benefits of online home based businesses in the particular case of Pakistan. Pakistan is appropriate for such a study as online businesses are at an earlier stage of development than in the UK and therefore are likely to yield distinct findings. The role of women in Pakistan also allows the gendered aspects to be further explored. Finally, the nominated fellow is originally from Pakistan and hence can identify research subjects and undertake data collection in the local language. This gives rise to our first area of research: a comparison of UK and Pakistani online home based entrepreneurs: personal stories and personal approaches

Our second area of research derives from the nominated fellow's expertise in data and text mining of large data sets for research purposes. We plan to apply this research method to the domain online home based entrepreneurship. Such methods have been used in areas such as health care, in order to identify key patterns in data or common concepts and themes and their associations. We recognise that whilst 'big data' is currently of significant interest to government, commerce and other fields of research, it has not been applied in the field of management research. We therefore classify this research as highly innovative and hence we have cast our second research object as highly exploratory: an exploration of the potential of data and text mining of 'big data' in online home based entrepreneurship research

We note that the two parts of the proposed research are highly complementary and will be used to inform each other. For example, themes identified in the international comparative research can be used deductively in the data mining stream of work. Similarly, whilst the international comparison work will only compare two settings, the data mining work can categorise and compare data across a number of distinct international settings.

Potential impact
The proposed research is of significant interest and value to individuals currently running small online business and organisations providing advice to such micro businesses.

The research design is intended to allow us to gain access to such groups early in the study and hence be able to shape our dissemination and impact activities according to the needs and preferences that we learn about from this interaction. For example, the strand of work that involves the international comparison with online home based entrepreneurs is based on face to face interviews and hence will require us to identify such individuals and to undertake interviews with them. Part of these interviews will include understanding how they would prefer to access the findings of the research and how these findings can be translated into impact for them. As well as approach individual entrepreneurs, we plan to approach small business organisations, such as the Federation of Small Businesses and the National Enterprise Network, as a means of gaining access to suitable research subjects. As a quid pro quo for such introductions, we will seek to work with these organisations to make our findings available to their members in ways that best suit their needs. If possible, we will seek to follow up with these organisations in order to understand the impact of the research findings on their members.

In the case of the proposed work in Pakistan, we will seek to work with non-governmental organisations and social enterprises that support small scale entrepreneurship, such as the Pasha Social Innovation Fund and the Pakistan Women's Business Incubation Centre. Again, the quid pro quo for introductions to locally based online entrepreneurs is that we will seek to make our findings available to their members in ways that best suit the needs of those members.

The findings of the research are also of interest and potential value to the wider general public, some of which may be encouraged to develop an online home based business. For this group of research users, we would seek to make the findings of the work available across a range of channels that can be easily accessed. The findings of the study will be made available on both the Open University's and the Open University Business School's research web pages. Rather than wait until the end of the project, we will aim to publish on-going findings at regular intervals, in order to generate and maintain interest in the work. From time to time the work will be featured as a news item on these sites and other Open University web estate (e.g. our alumni sites), in order to draw attention and drive visitors to the findings. We will also utilise the University's Facebook, Twitter, YouTube and LinkedIn channels, all of which have many thousands of followers. We will also seek to make an album of the findings available on iTunes U. The Open University is one of the most successful Universities making content freely available on iTunes and hence available on a wide range of mobile devices such as iPods, iPhones and iPads. To date, the Business School has been involved in 29 different albums resulting in 1.5 million downloads. In addition to online media, we will make the findings available in traditional print media, such as through appropriate practitioner publications.

Additionally, any peer-reviewed publications arising from this grant will be registered on the Open University's open access institutional repository - Open Research Online (ORO) at http://oro.open.ac.uk. ORO is one of the largest repositories in the UK. The site receives an average of 40,000 visitors per month from over 200 different countries and territories and has received over 2.5 million visitors since 2006. It enables access to research outputs via common search engines including Google, by using the OAI (Open Archives Initiative) Protocol for Metadata Harvesting.